application 1

The help grow the business we need to maximise the space usage in the week – and one avenue are conferences. Successful conference centres are offer WIFI and wireless technology.

In addition the option to have a coffee/beverages consumption is another option – but also one that will require cyber security.

Finally we will have to ensure our current network is not left vulnerable in pursuit of growth.

Having a cyber-secure business environment will allow us to grow as a business. It is imperative that we have a protected network before we grow further to avoid any long term risks that could damage our endeavours.
In essence the funding will allow us to increase mid-week profitability and sustain growth.